Particle Acceleration in Colliding Wind Binaries

Cosmic rays are one of the main constituents of the universe and are important for the structure of galaxies. The majority of galactic cosmic rays are believed to be created by the high Mach number shocks of supernova remnants, though much of the microphysics remains unknown. Colliding wind binaries (CWBs) may contribute at roughly the 1% level, but could be more significant. CWBs are ideal laboratories to study the physics of high Mach number shocks and particle acceleration, because the conditions at the shocks are constrained from the stellar and binary parameters. They are also an ideal tool for investigating the effect of shock obliquity on diffusive shock acceleration (DSA), a topic that remains greatly debated in the community.
CWBs have long been studied via their non-thermal radio emission, which can be spatially resolved and show orbital variability. Non-thermal X-ray and gamma-ray emission has been much more difficult to detect, but great advances have occured in the last 10 years, with clear detections of a number of systems, some of which show strong orbital variability. Gamma-ray emission from the supermassive system Eta Carinae extends up to 1 TeV.
Matching the multi-wavelength emission with theoretical predictions from modelling work can constrain the particle acceleration efficiency. Unfortunately, current theoretical calculations are mostly based on geometrical models that do not properly treat the hydrodynamics and place the shocks in the wrong location.
To address these issues, we will make high-resolution 3D MHD simulations of CWBs that account for orbital motion, wind radiative driving (including inhibition/braking effects), and cooling of the shocked plasma. We will then (1) specify the non-thermal proton, electron and magnetic field energy densities at the shocks, and solve the cosmic ray transport equation with diffusion, advection and cooling terms, (2) treat the turbulent magnetic field separately to the uniform field, and (3) couple together the thermal and non-thermal particles with a local value for the effective ratio of specific heats.
Our new simulations will first be applied to the Apep system. Radio maps at 2.3 GHz show a simple bow-shaped structure, confirming its origin as a wind-collision region. Because the stars are roughly face-on and well separated, and the wind absorption is negligible at this frequency, it is the perfect system for investigating the spatial variation of the non-thermal electrons and the magnetic field in the wind-wind collision. We will run our model images through CASA to compare against the real data and determine whether there is an obliquity dependence to the diffusive shock acceleration efficiency.
We will also model Eta Carinae. We will make the first 3D MHD simulation of this system, with particle acceleration and the turbulent magnetic field included using the approach described. We will determine the nature of the 0.1-10 GeV emission, which remains contentious with both leptonic and hadronic scenarios favoured. We will directly determine how quickly the winds mix downstream, as a current geometric model requires an ad-hoc mixing length of 10-20 au to match the high energy gamma-ray emission.
This research will significantly advance our understanding of CWBs including their contribution to galactic CRs, and will provide constraints on (or evidence for) the dependence of DSA on shock obliquity, thus having a broad impact on key topics in modern astronomy.